Performance of aged cement grouts for encapsulating radioactive wastes

The overarching aim of this PhD project is to develop a deep understanding of the chemical, microstructural and physical changes that occur due to long-term interactions between NRVB and wasteform grouts under repository relevant conditions. We will achieve this via a novel approach that combines thermodynamic modelling with quantitative microstructural analysis and mass transport characterisation. This will produce a rich dataset that will complement and extend the work from previous studies. Ultimately, the new knowledge generated will inform and strengthen the post-closure safety case of the UK Geological Disposal Facility.
The research will be carried out within the Imperial Centre for Infrastructure Materials with PhD training provided by the EPSRC CDT in Nuclear Energy Futures. The research consists of three interconnected technical work packages that will apply a range of advanced modelling and experimental characterisation techniques. We will use thermodynamic modelling [2, 3] to obtain a complete chemical understanding of the NRVB-grout systems up to ten years of ageing, and determine their long-term chemistry and indicative physical properties (e.g. porosity) at ageing times of 100s years and beyond. We will also perform quantitative microscopy [4], pore structure/solution characterisation and micromechanical studies at the bulk and interface regions. This will provide comprehensive understanding of microstructural gradients (pore structure, microcracking), solid phase assemblage, micromechanical properties and pore solution chemistry. Finally, we will evaluate the integrity of the cement grouts by measuring their resistance to mass transport (permeation, diffusion, absorption, conductivity) in fully saturated and partially saturated conditions [5]. The microstructural data will be used to complement thermodynamic modelling and mass transport properties to form predictive relationships. This will allow us to assess the effects of long-term hydrothermal storage on the barrier performance of wasteform grout-backfill systems.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.